Magnetic nanoparticles with narrow size distribution

This project aims to produce magnetic nanoparticles of median size 10-12nm (nanometers) with a narrow size distribution having a spread of particle sizes of 3nm for incorporation in high technology magnetic liquids known as ferrofluids. These liquids consist of vacuum oils containing magnetic nanoparticles such that the resulting liquid behaves as a true magnetic liquid. Such materials have widespread high value application in vacuum coating machines and chemical vapour deposition devices used for the production of many products including flat screen displays and photo-voltaic cells. The liquids are used to form rotating shaft seals that deliver the power into vacuum systems to move components through various stages of the coating process.